CryoMED Woundcare

The **Global Advanced Wound Care** market has been estimated at USD 6.5 billion in 2020 with an anticipated growth rate of 5.3% from 2021 to 2028\. Advanced wound care products provide a much-needed relief to the people who are suffering from Chronic wounds, which take significant amount of time to heal and are expensive to treat. Traditional wound care products are gradually being replaced by advanced wound care products due to their efficacy and usefulness in managing wounds by enabling faster healing.

An increasing aging population, problems associated with ineffective traditional wound healing methods, growing incidences of chronic wounds and diabetes, a pressing need for swift and safer treatment of chronic wounds, attempts to lower the duration of hospital stay in order to reduce the surgical healthcare expenses and the growing inclination towards products that enhance therapeutic outcomes are driving the demand for the advanced wound care market.

EYESLICES UK LTD has innovated a globally unique advanced wound care product range - **CryoMED** - that is safe, effective, affordable, easy and comfortable for the patient to use and non-invasive. This new innovation is a result of a successful merger of HOCL (a widely used and accepted, FDA approved natural ingredient in the wound care market) & a globally unique & patented Cryogel technology dermal delivery system (a solid gel patch), to provide benefits of accelerated healing (even on slow healing & chronic wounds); soothing and cooling effects on the skin (patient comfort); long lasting slow-release hydrating (proven to enhance better wound healing); anti-microbial and anti-viral properties; as well as reduced inflammation, bleeding and pain.

These topically applied gel masks and patches come in various shapes and sizes, and are effectively used:

* post any medi-aesthetic or operative treatment for both in-house treatment and client/patient home-care
* by nursing moms with cracked and broken skin
* by emergency personnel as a first responder to burns and trauma wounds
* by diabetics with slow healing wounds